The Landscape Listens: Metamodernism in Nostalgic and Transnational Narratives

This project is a novel accompanied by a critical essay.
The novel features two alternating settings:
1. In 2019, a family in the south of Lebanon are infected by a virus that makes their perception of linear
time collapse. As they travel through the country, they begin to see the past, present and future merge.
2. One member of the family survives the virus and seeks refuge in the UK. We see his daughter's
perspective as she tries to build a life in the increasingly nostalgic, nationalist, England. As she comes of
age she tries to understand her heritage and her family's virus. But time is running out in the face of the
'great flood': a consequence of climate change, an event portrayed by politicians as near-apocalyptic.
The narratives that are being pushed, of restoration of a dreamt past, offer no room for people like her.
The novel explores the effects of displacement, societal unrest, and existential threats on nostalgia and
narrative. Following the metamodernist literary trend, it will embrace both authenticity and
postmodernist irony (Wallace, 2003; Vermeulen and van den Akker, 2017). It will also draw from
postmodernist aesthetics in terms of narrative structure and form, such as fragmentation and the use of
footnotes. The personal essay will reflect on the processes of researching and writing the novel. In itself,
this will be a comment on metamodernism, nostalgia, and marginalisation. The research will be grounded
in lived experience: my family's accounts, as well as testimony from other researchers' focus groups and
interviews (e.g. Gaston and Hilhorst, 2018).